Preventing E-Cigarette Use Among Secondary School Pupils: An Intervention Development Study

Electronic cigarettes (‘vapes’) are an effective smoking cessation tool. However, the rise of disposal (single use) vapes among young people is an urgent public health priority. In 2021 disposable vapes were reported as the most popular type of vaping device by 7.7% of 11 to 17 year olds, by 2023 this figure had increased to 69%.
Vaping in young people raises several health concerns, with the long-term effects unclear. One of the primary issues is the potential for nicotine addiction. Many e-cigarettes contain nicotine, which is highly addictive and could affect the developing brains of adolescents with continued use. Vaping has also been associated with respiratory problems, such as coughing, wheezing, and lung inflammation and may exacerbate asthma and bronchitis.
Schools remain a popular setting for delivery of health interventions to prevent risk taking behaviour. While there are some existing school-based initiatives focussing on adolescents’ perceptions and behaviour around EC, at present, there is no evidence-based vaping prevention interventions targeting young people in secondary schools in the UK. Considering this gap, combined with the rising normalisation of vaping in young people, the proposed development study is both timely and essential to address a rapidly growing public health concern.
The aim of the proposed study is to conduct the development work required to co-create a vaping prevention programme in the secondary school setting. This aim will be addressed via three research objectives: 1) to map and critically assess the applicability of existing vaping prevention interventions internationally for the secondary school setting; 2) to speak to a range of stakeholders to identify the key messages that young people need to be made aware of to delay or prevent them from vaping and; 3) to co-create a vaping prevention programme that combines tobacco prevention for secondary school settings. In addressing these research objectives, the proposed study will undertake a mixed-method research design comprised of three work packages (WP). WP1: literature review; WP2: consultation with key stakeholders and; WP3: programme theory development.
The end product from this study will be a co-created, evidence based vaping prevention programme to be delivered in the secondary schools setting. This, in addition to the knowledge generated from the planned work packages, will have direct and indirect benefits across multiple stakeholder groups. Young people, school staff and families will benefit from an increased awareness of vaping harm and will have an opportunity to co-create programme theory. Young people will also be empowered to make informed decisions about their health, and potentially reduce nicotine harm by delaying/preventing vaping experimentation.
Should the pre-set outcomes for this proposed development study be met, NHS Tayside have agreed to lead delivery of a feasibility study to test and refine our programme theory. Findings from this feasibility study will give a solid foundation to apply for future funding to conduct a pilot cluster randomized control trial.